Harpocrates: an Egyptian god from Britain to China

I am researching the originally Egyptian god Harpocrates and his multicultural iconography and cult, as a case study to explore how art and religion were exchanged in the Hellenistic and Roman periods on the Proto-Silk Roads. This will explore Egypt's cultural impact on regions including China, India, Uzbekistan, Mesopotamia, Greece, Rome, and more. Harpocrates is well attested in Greco-Roman contexts since the 4th century BCE, adopted as god of silence due to 'misinterpreted' iconography: his finger-to-mouth gesture, a symbol of childhood in Egypt, was seen by the Greeks as a 'shoosh' gesture. However, his distinctive image has been found far beyond this, from England to China, making him one of the most geographically dispersed gods known in antiquity. He frequently influenced or syncretised with deities of other religions. The research takes a qualitative approach by examining a corpus of two parts. The material corpus allows for a close reading of iconography, the study's key aspect. Harpocrates' distinct yet varied iconography makes him identifiable in different contexts and provides insight into his use there. The corpus consists primarily of terracotta figurines, bronze statues, and engraved jewellery. The textual corpus allows for culturally contextual understanding. It includes Egyptian, Greek, and Latin texts, from histories to graffiti. The project pursues four research objectives.
Where and when were Harpocrates and Egyptian ideology adopted? The project investigates the nature, scale, and impact of Egypt's international networks by mapping Harpocrates' attestations and examining which political and socio-cultural events contributed to this distribution. For example: does the cultural style of a Harpocrates figure found in China indicate the terrestrial or maritime route it travelled?
What foreign influences shaped Egyptian cult and Harpocrates' iconography? His iconography is varied, poorly understood, and typically Egyptian-attributed. The project examines mixed religious influences to investigate his goose, his elephant, his bowl, and more. For example: how might a 'visually bilingual' reading of Egyptian cippus imagery and Dionysus'/Eros' animal imagery explain Harpocrates' relationship with animals?
Who was Harpocrates associated with? Harpocrates was syncretised with numerous deities, from Baal to Dionysus. The project investigates the dynamics of religious syncretism by asking which specific gods, why them, and what cultic, iconographic, and other features made a god suitable for globalisation and 'glocalisation.' For example: what led to Harpocrates' syncretism with a Buddha, despite apparent ideological disparity, and how can this augment our understanding of the Greek-Buddhist religious connections in Gandhara? How was Harpocrates used by different individuals and cultures? The project explores the nature of ancient idea exchange by examining whether Harpocrates' imagery spread as a god of specific function, a flexible deity, a foreign curio, or something else. For example: how similar was Harpocrates' cult on Ptolemaic Cyprus to that in Egypt, and in what ways did it borrow from local deities? With the growing academic and public interest in the Silk Roads and their origin, and the ever-strong interest in Egyptian and Classical religion, this interdisciplinary study provides an important contribution to several fields of scholarship: from Egyptology, where interdisciplinary boundaries have created a research lacuna surrounding Egypt's influence upon certain regions despite clear evidence for large-scale interaction, to Classics and to Silk Road Studies, adding valuable insight into global religious exchange. It bridges an academic division to promote further studies and promotes ideas that are valuable to wider scholarship surrounding cultural interaction and idea exchange. Furthermore, it brings to light one of history's most important deities and his impact on religions from Christianity to Buddh